BeMore - prototype

BeMore is a technology platform that aims to facilitate online and offline learning by matching teachers and students in an efficient and effective manner across all PC and mobile devices.